Birmingham City University and Buro Happold KTP 23_24 R4

To improve design engineers' productivity by automating the finding of previously developed engineering solutions to construction problems through the use of Artificial Intelligence/Machine Learning and Computer Vision.